Nuclear data measurements at n_TOF for fusion and fission applications

New nuclear technologies require improved nuclear data and this project aims to measure these data sets through neutron induced reactions on key materials of importance to both fission and fusion systems.
The focus of this project is to conduct measurements at the neutron time-of-flight facility n_TOF, CERN where high-energy (20 GeV/c) protons from the CERN accelerator complex impinge on a lead spallation target which leads to an intense neutron source. The time it takes a neutron to travel through an evacuated flight path is used to calculate the neutron energy and the measurement of neutron induced reactions and related quantities such as the reaction cross section can be measured. The facility allows unique measurements thanks to its wide neutron-energy range and high neutron flux. Nuclear data measurements that can be done at n_TOF are neutron-induced fission, capture, and ones emitting charged particles.
The student will initially be developing a new experimental technique to measure inelastic scattering cross section measurements before moving onto performing neutron induced charged particle reaction measurements of importance to nuclear fusion technologies. An initial test to measure neutron inelastic scattering on Fe-56 will be performed at n_TOF using LaBr3 detectors, the results of which will help shape and guide a future experimental programme on these type of experiment at n_TOF.
Secondly, the student will contribute to the development of an experimental setup for detecting neutron induced charged particle reactions using an annular silicon detector. An experiment at n_TOF will be designed and performed to measure a material of interest to fusion technologies such as tungsten.

Furthermore, the project will support and bolster the UK's involvement and contribution to the n_TOF facility, where many measurements of importance to nuclear technologies are performed each year.